Smart Phone Tyre Tread-Wear Scanner - for Traffic Warden-based tyre-wear enforcement

3d scanners are popular for capturing our surroundings. However, current systems are expensive, difficult to use, and therefore not fit for use in road safety scenarios such as tyre wear. Similarly, manual methods are open to misinterpretation. This project investigates the use of intelligent machine learning for tyre-wear analysis, aiming to allow machines instead of people to make complex decisions about the road-worthiness of tyres on vehicles. Key challenges ahead are, feature recognition, machine learning , influence of environmental conditions, and performance of software on 'off the shelf' hardware. A demonstrator system will be built showing operation in a range of tyre-wear scenarios.